Massive MIMO for 5G Communications

Fifth generation (5G) wireless communication has attracted tremendous research attention recently. As a key technology for 5G wireless communications, massive MIMO makes use of large-scale antenna arrays in either the transmitter, receiver, or both of them. The large antenna array gain will boost the received signal power drastically thus provide enhanced coverage. The channels obtained by the massive MIMO antenna array have very different characteristics from the conventional channel in many aspects. Algorithms selecting and driving these subarrays offer the potential advantage of balancing cost and performance for massive MIMO communication.

This project will focus on first identifying the current state-of-the art theory, implementations and challenges. Novel architectures and algorithms will then be investigated to relax current requirements on the number of RF chains, size and number of subarrays.